Scotland's Net Zero Infrastructure (SNZI)

To achieve net zero by 2045, Scotland needs to decarbonise its industry, heat and power. Scotland's Net Zero Infrastructure (SNZI) provides the infrastructure backbone to enable large scale CO2 emissions reduction across Scotland in a way that focuses on ensuring the continued, but evolving, contribution of high-value industry and employment in a future net zero economy and supports other UK regions to do likewise.

Scotland's Net Zero Infrastructure (SNZI) will deliver a material development of a range of core infrastructure to enable decarbonisation of the Scottish Cluster and will support decarbonisation of other UK and international industrial clusters. It links the gathering of CO2 from industrial emitters in Grangemouth and beyond, the Feeder 10 pipeline to transport CO2 to St Fergus and the Acorn CCS Project, which is anticipated to commence operations in 2024. In addition the project progresses ship transport infrastructure to enable CO2 transport by ship. It therefore provides the basis for infrastructure to link emitters across Scotland and around the North Sea basin with the offshore CO2 storage site.